Programme of Research in Experimental Particle Physics at the University of Warwick: 2012-2016.

The scope of the proposed research lies in five distinct areas: the physics of particles containing
the beauty quark at LHCb; the physics of neutrinos with T2K and SuperNEMO; Higgs and new phenomena searches at ATLAS; accelerator research and development for new high intensity proton, muon and neutrino beams; detector R&D. It also includes Outreach and Knowledge Exchange programmes. In more detail:

o We aim to further our research into matter/anti-matter asymmetry (CP Violation) in the decays of Beauty
mesons at the LHCb experiment. This is important, because we have shown in past experiments that
the leading source of CP violation at the weak scale is consistent with the Standard Model mechanism
of CP violation. However, cosmological considerations indicate that there should be other sources
of CP violation in Nature, so we aim to make further sensitive tests with beauty mesons, in order
to see if any evidence for additional sources of CP violation or other new physics in Nature may appear in such decays.

o The elucidation of the properties of neutrinos. These are very light, neutral particles which are
emitted, for example, by the sun, and in radioactive beta decay. They have recently been found to
oscillate, ie. transmute from one type to another, while they propagate. We have built part
of the T2K experiment which is now operating in Japan. Analyses of early data give tantalising hints of the previously unobserved oscillations of muon to electron type neutrinos. We aim to continue running this experiment, hopefully to confirm these preliminary hints. If confirmed, the largeness of the effect will offer the chance to go on to look for asymmetries between the oscillations of neutrinos and anti-neutrinos.
We further plan to contribute to the SuperNEMO experiment, which aims to determine the nature of the neutrino as so called Dirac or Majorana particle. The former has distinct anti-particles, while the latter is its own antiparticle. This question may be resolved by searching for double beta decay accompanied by no neutrinos. We will contribute to the analysis of data obtained by a "demonstrator module" attempting to observe such decays.

o We have recently joined the ATLAS experiment at CERN, a general purpose detector operating at the LHC. Our initial work will be to support the experiment by contributing to its ability to identify interesting events rapidly for recording and further analysis. We will also contribute to the search for the Higgs boson, the last missing piece in the Standard Model of particle physics. We will do this by helping to optimise the search for its decays to pairs of tau leptons, heavy relatives of the electron.

o We propose to continue our research and development of high power accelerators for the generation of proton, muon and neutrino beams. We have in mind future neutrino factories, although other machines could benefit from our research. Such neutrino factories, if built, would continue to develop the theme of research into neutrino oscillations and matter-antimatter asymmetry of neutrinos outlined above. Such machines could also bring many benefits to medicine and industry.

o We propose to continue our research and development of position- and energy-sensitive detectors
for applications in neutrino experiments and with potential spin-off applications in industry.

o We will continue to develop our outreach programme which includes activities for local schools
and articles in popular science publications.

o Supported by a strong University strategy and ethos in KE, we will continue to pursue all avenues
for possible knowledge exchange.

Potential impact
Beneficiaries of the proposed research will include:

o UK industry and academic partners from outside particle physics may benefit from the possibility of technological spin-off from hardware and/or software which we propose to develop as part of the research programme. A derivative of our research on future neutrino detectors has been the issue of two IP licenses with the target being spin-off opportunities in the area of photo-voltaic technology. Another commercial opportunity more directly aimed at UK industry might soon be realised for another invention of the detector R&D group, enabling very cost-effective large area or volume radiation sensors. These initiatives will all be supervised by Warwick Ventures - the university's professional subsidiary for commercial advancement and support. Furthermore, our work in developing innovative reconstruction methods for large-scale neutrino detectors has potential beneficiaries from a range of subjects, including mathematics, computer science biological and medical science. Local contacts to the Warwick Computer Science Department exist as well as a collaboration with the Statistics Department in Durham. Another potentially interesting partner has been identified in Systems Biology at Warwick.

o Local school children and the general public through our outreach programme will learn about cutting-edge research carried out on the building blocks of matter and their fundamental interactions, using state-of the art instrumentation. One of the most effective means of engagement in terms of audience size comes through media coverage. For aspects of our research activity that we feel the public could particularly engage with, we work with the University's Communication Office to issue press releases. This has in the past been successful in generating some rather high profile news coverage e.g. BBC Midlands Today coverage, BBC website items,
BBC Coventry and Warwickshire radio exposure as well as university video content organised by the Communications Office. Members of our group will continue to regularly publicise our science through engagements such as public lectures and talks to local clubs and societies. We will also continue to foster and develop close ties with local schools through: our annual Masterclass initiative, hosting local students as part of the Aimhigher initiative, supervising students for summer holiday placements (e.g. as part of the Gold Crest scheme), activities associated with the STEMNET Science and Engineering Ambassadors (e.g. contributions science fairs and exhibitions) and participation in the`I'm a scientist - get me out of here' events.
During the next grants period, we plan a tighter coordination of both the scope and frequency of press releases showcasing our work. Schools liaison will continue to develop with more emphasis placed on interaction with teachers - an area which has received a boost through the recent appointment of a dedicated Ogden Teaching Fellow for the Warwick Physics Department. This year, our group were part of a successful bid to STFC for a Science in Society Small Award to purchase a mobile dome which can be used as a resource to publicise our research. We will work to develop particle physics content for the dome for use on public occasions such as university open days, but also to expand our outreach activities e.g. into primary schools.

o Our post-graduate students currently enjoy access to a diverse range of key-skills training courses laid on by the University. In the future we plan to further exploit opportunities that exist within the University, for joint studentships with industrial partners where the results of research would find an immediate commercial application and would provide students with first-hand industrial/commercial experience. This will benefit industry, gaining access to well-trained people who can help them with tasks such as data mining and modelling, which are of increasing importance.